OPIP NI weight management service

The Obesity Pathway Innovation Project - Northern Ireland weight management service will provide an innovative, neighbourhood based weight management pathway for NI. This service will be delivered in line with the Regional Obesity Management Service, to be established in 2026, in line with Ministerial directive. The funding opportunity will enable innovation to be used through digital support, in addition to the provision of wraparound care, for a less complex patient cohort to manage physical, functional and psychosocial complications of overweight/obesity.

The OPIP NI weight management service will support multi-access referral pathways and care pathways, including self-referral, in-line with clearly defined criteria to ensure the needs of the patients are appropriately meet. People living with obesity will be assessed and support through appropriate care pathways across a spectrum.

Through provision weight management care pathways, based on clearly defined criteria, a population cohort will be supported to access support to meet their clinical need through a range of innovative approaches. These include digital support, social prescribing, multi-disciplinary support and weight management medication, with holistic care to enable sustainable change.

This process will set agreed goals for weight loss and, in discussion between the clinician and the patient, agree which intervention and support will best meet their needs. This may include targeted support with diet, physical activity, behavioural change, psychological support, or weight loss medication.

A combination of in-person interventions and digital interventions will be utilised, with a bespoke digital lifestyle support programme that will offer virtual support tailored to the patient's individual needs as identified by the initial assessment. The hub will review the patient's care plan regularly and will amend, as required.

One element of innovation within the service will be the utilisation of a digital platform to triage and educate, in additional to a multidisciplinary team who will support, monitoring and review a more complex patient cohort.

Another element of innovation is through the Primary Care team, who will proactively identify patients eligible for the service, using the population health within GP surgeries.

In partnership, the project will provide access to social prescribing support ensuring holistic and person-centred support for people who are on a weight loss journey, connecting them to their communities. Through community navigation integration this will ensure greater understanding of people's lives impacting on their health and wellbeing. Social prescribing will also ensure a focus on addressing health inequalities specific to prevalence of obesity in the community.